Next Generation Eco-Beds and COVID-19 Related Customer Experience

HSPINKS dominates the niche UK luxury mattress market with hand-built beds. The business has a successful components division and overseas JVs, supplying other brands internationally with its patented spring technology for mattress cores. It has won five Queens awards for innovation/export/environmental impacts and will partner with Binary Consultants in this project to support the bed industry in reacting to COVID related online bed sales.

The project will develop a next generation eco-bed and divan whilst replicating the tactile showroom experience utilising AI and IOT technology.